Human Readable Mimir Index

Text Mining Solutions uses natural language processing technology and visualisation tools to aid discovery of new ideas, concepts, and information to help its customers fully exploit their own information assets and those in the wider public domain. By implementing our Human Readable Mimir Interface we can help business acquire knowledge from open data sources that is currently beyond the reach of the human reader.